In situ structural characterization of membrane proteins for drug development

This project aims to enable the in situ structural analysis of membrane proteins. Membrane proteins play a crucial role in cellular function and are key drug targets. Understanding how membrane proteins move and function requires insights into both protein and the surrounding environment. In particular, lipids surround membrane proteins and can modulate their structure and function. Detailed knowledge of this modulation remains largely unknown hindering the mechanistic understanding of such drug targets and the development of novel therapeutics.